User Centred Design of Ultrasonic Diabetic Ulcer Treatment

This project explores an opportunity to develop new ways of treating diabetic ulcers with ultrasonic equipment, looking to create solutions for both the clinical and home environments. It represents a new innovative approach for the company, engaging with users and other stakeholders to co-create solutions that better meet market needs. The project will bring new expertise to the engineering team at the company, improving Ultrawave’s innovation capacity and leading to new growth for a UK engineering-based company. An ultrasonic medical device has the potential to make a significant impact in treating the microbial infections associated with diabetic ulcers; however, it is not yet properly understood how such a device would fit with the clinical practice of medics? how the benefits might be explained to purchase decision-makers? or, how such a device might be made acceptable to those with diabetic ulcers? Further, there is increasing pressure to address clinical issues in the home environment; thus, an exploration is needed into how such devices might be used by non-clinical staff? and, how treatment compliance could encouraged with home users? These issues will be explored in a user-centred design innovation project with PDR.